Plasma Vitrification of Intermediate Level Waste

Costain Energy and Process and Tetronics are working together to develop a treatment method for Intermediate Level Waste using a DC Plasma system.
Although DC plasma treatment is established for hazardous waste treatment it is not yet in commercial use for ILW. It is proposed to design, build and demonstrate operation of a ‘nuclear aligned’ DC plasma vitrification plant for processing ILW. This will result in a proven plant complete with a safety case that could be inserted directly into an active environment at any site.